Advanced Research in Control of Hydrogen-Electric Engines

The Advanced Research in Control of Hydrogen-Electric Engines (ARCHEE) project, led by ZeroAvia in partnership with the University of Bath, will develop the advanced control technologies needed to enable safe, certifiable hydrogen-electric aircraft.

Hydrogen fuel cells are a key solution for zero-emission aviation, but current control systems are not yet capable of meeting the performance and safety standards required for commercial flight. ARCHEE will address this by creating a new engine control system that manages fuel cell performance, monitors high-voltage systems, and ensures safe operation under all conditions.

Over 18 months, the project will build and test a prototype system using ZeroAvia's ZA600 hydrogen-electric engine as a foundation. This work will help accelerate the certification and commercial deployment of hydrogen-electric aircraft, starting with retrofits of subregional aircraft like the Cessna Caravan. ARCHEE will also strengthen the UK's position in clean aviation by developing domestic expertise and supply chains for fuel cell engine controllers. The project is expected to create green jobs and unlock over £400 million in future investment. By enabling widespread use of hydrogen-electric propulsion, ARCHEE could help cut more than 6 million tonnes of CO2 equivalent emissions by 2037 through the first product application alone, significantly reduce noise pollution at airports, and remove air pollutants such as NOX and PM entirely.